AgentVault: Homomorphic Guardrails for Autonomous AI Agents

**AgentVault: Homomorphic Guardrails for Autonomous AI Agents**

As we enter 2026, we are witnessing a massive shift in the digital world: the rise of **Agentic AI**. We are moving away from simple chatbots that just answer questions and toward autonomous agents that can actually _do_ things---like managing investment portfolios, handling medical insurance claims, or overseeing complex supply chains.

While these agents offer incredible productivity, they have created a dangerous new security gap known as the **"Delegation Paradox."** Right now, if you want an AI agent to follow a set of rules, it has to be able to "read" them. This means that if an attacker tricks the AI (a common threat called prompt injection), they can force the agent to reveal the very secrets---like spending limits, private data, or security thresholds---that were meant to keep it in check.

AgentVault is designed to be the "safety fuse" for this new autonomous economy. Our project introduces a breakthrough framework called **"Blind Governance."** We use a sophisticated form of math known as **Fully Homomorphic Encryption (FHE)** to create a secure "Policy Vault."

What makes this innovative is how it handles information. In a standard system, data has to be "unlocked" (decrypted) before a computer can use it. AgentVault changes the game by allowing the system to check an agent's actions against encrypted rules without ever unlocking them. It's like verifying that a letter is addressed correctly without ever opening the envelope. In this project, we define AUM (Authentication Update Mechanism) as a lightweight authenticated update mechanism designed for high-integrity environments and intended for implementation in AgentVault.

By focusing on the **Banking and Financial Services (BFSI)** sector, we are building a solution for the organisations that need it most. Our approach ensures that even if an AI agent is compromised, it physically cannot "leak" the private rules governing its behaviour because it never truly "saw" them in the first place.

This research draws on my background in **lightweight cryptography** and **quantum-resilient defence**, moving these high-level theories out of the lab and into the real world. As regulations like the **EU AI Act** come into full force, AgentVault provides the mathematical certainty and "Proof of Oversight" that businesses need to finally trust autonomous AI. We aren't just building a firewall; we are building the foundation of trust for the next generation of the internet.